The quenching of galaxies in massive clusters

As the Universe ages, galaxies find themselves drawn together into filaments, groups and clusters. Galaxies entering these dense environments can experience processes which ultimately lead to a dramatic change in their appearance and internal properties. This project will discover how galaxies are transformed (`quenched') from blue star-forming spiral discs (like our own Milky Way) into passive red elliptical galaxies, through interactions with their environment.

This PhD project will be a detailed study of galaxy transformation with environment, comparing those in massive galaxy clusters to the low density "field" environment. You will use spectroscopy and imaging from Hubble Space Telescope, Very Large Telescope, Subaru telescope and the revolutionary Legacy Survey of Space and Time (LSST, https://www.lsst.org/). The results of this project will be physically interpreted through comparison with the outputs from state-of-the-art cosmological simulations of galaxy formation.